Cloud XR QoE for Programable Networks: Understanding how to deliver high-quality immersive XR experiences over future programmable networks

Cloud rendered immersive Extended Reality (XR) has many applications across consumer, enterprise, and industry domains. Cloud gaming enables consumers to play immersive games on a variety of client devices by streaming content rendered from remote GPU servers. Similarly, industry use cloud rendering to process and visualise complex digital twin data for monitoring, control, and simulation.

To provide the best possible Quality of Experience (QoE) for cloud rendered XR, future networks will need to be optimised to provide high bandwidth and ultra-low latency connectivity on demand. Programmable networks which can be dynamically configured and controlled through software, will enable greater flexibility, automation, and customisation in managing network resources, to provide the best possible QoE at the lowest cost. New capabilities such as Low Latency, Low Loss, and Scalable Throughput (L4S) congestion control and distributed cloud compute will further be leveraged to optimise the delivery and QoE of cloud rendered XR experiences.

While there are well-established standards and techniques for measuring the perceptual quality of individual audio-visual components, there is limited work studying methods for measuring the perceived quality of cloud rendered immersive XR experiences across different use cases and contexts such as devices, applications, networks, and cloud. Hence, there is a need to combine established QoE techniques with new studies on the perceptual quality of immersive XR, considering future programmable networks and evolving content delivery technologies.